Exploring the phase space of jet splittings in the Quark Gluon Plasma using jet substructure and recursive declustering techniques

The way in which a jet fragments in the presence of a Quark Gluon Plasma is modified relative to a vacuum. Understanding how these modifications arise can elucidate the roles that a multitude of different Quantum Chromodynamical processes play in the evolution of jets. By studying the phase space of jet splittings in the presence of a Quark Gluon Plasma, generated in lead-lead collisions, we hope to help contribute to our understanding of how certain processes modify the jet at a fundamental level.